Probing Beyond the Standard Model physics effects in hadronic b-meson decays at LHCb

Recent theoretical advances have uncovered significant and consistent disagreements between the SM predictions and experimental determinations of the rates of some of flavour physics' most important decay modes --- hadronic, tree-level b-meson decays. The two ``golden" modes, with the most precise theoretical determinations show a disagreement between theoretical and experimental determinations of 4.6 and 7 standard deviations. These decay modes, previously considered as clean SM benchmark decays, are used extensively to quantify matter-antimatter asymmetry producing mechanisms in the SM, however, an increasingly credible explanation for this b-decay rate anomaly is the existence of BSM physics in these decays. The LHCb Upgrade I experiment is now realising a new era in precision BSM searches. This project will use the LHCb Upgrade I dataset to investigate the b-decay rate anomaly in the search for BSM physics.